Making A Better Tomorrow: Decarbonisation of Stakehill Industrial Estate in Atom Valley

Atom Valley is defining the future: a vast, dynamic and interconnected region blending innovative world-class businesses with ground breaking research. Stakehill Industrial Estate is one of three developments in Atom Valley and is a major business site in Rochdale with plans to extend into Oldham. The current estate offers industrial and warehouse units between 3,000ft2 and 200,000ft2 to a range of SME's and multi-nationals. Located 8 miles to the North East of Manchester City Centre and adjacent to the A627(M) motorway, the planned expansion of Stakehill into Oldham will create a further 1.5m ft2 of employment space.

Led by Rochdale Development Agency (RDA) alongside Rochdale Council, the project will work in partnership with industry, academia and the public sector, to leverage the existing Stakehill Business Improvement District (BID) to decarbonise the industrial estate. World class experts will develop a strategic plan that will support realising Greater Manchester's ambitions to be net zero by 2038, make Stakehill a model for decarbonisation, inform future development and the management of other industrial assets owned by UBS and others beyond the region.

The project will work to create a pathway to decarbonise existing assets on the estate as well as consider how businesses within the estate can decarbonise, considering industrial processes and circular economy opportunities.

The project will unlock co-investment from public and private sector sources to realise the strategic plan that will be developed. This plan will be underpinned by robust baseline technical information and informed by decarbonisation scenario development, the project will provide a toolkit that will create a pathway for other industrially focused Business Improvement Districts to follow.

The delivery partners on the programme include SSE Group, The Growth Company (trading as Energy Innovation Agency) and Stakehill BID. RDA will also leverage its existing relationships with the University of Manchester, bringing support to the businesses on the estate to realise industrial decarbonisation that builds on expertise found at the Royce Institute, Tyndall Centre and within programmes like AMPI and the Advanced Materials Innovation Accelerator.